Polarfin-Blue: compatibilization of polymers to enable recycling

Interface Polymers Ltd will develop the use of Polarfin material to address the global problem of recycling multi-layer flexible plastic packaging back into high value uses.

The approach is totally disruptive, unlike existing adhesion promoters, Polarfin chemistry can be finetuned, making polar and polyolefin block chains of any size, enabling the combination of a wide range of currently incompatible thermoplastics into new polymer alloys which offer unique properties.

Being able to produce high-value polymer alloys from recycled packaging will eliminate the need for high-cost/complex/hazardous recycling infrastructure needed to separate multi-layered films and enable new global markets